Community Electric Vehicle Energy Network (CEVEN)

Community Electric Vehicle Energy Network (CEVEN) responds to the need to develop electric vehicle charging infrastructure for 8 million homes without off street parking. The project will: a) develop a network of community owned charging infrastructure around the UK; b) give people the tools to locally finance a community chargepoint; c) encourage the take up of electric vehicles, allowing people to save money on fuel costs; d) reduce air pollution and CO2 emissions. We are looking for feasibility support to develop methodologies for communities to finance their own electric vehicle (EV) charging points. The requirement for EV charging will expand markedly over the next 10 years as prices of vehicles drop and range improves. However 30% of homes do not have a driveway where they can plug in a vehicle, slowing takeup with this group. The project will support the further development of off street parking infrastructure and fill gaps in the charging network. It will leverage the partners existing experience in delivering community owned broadband infrastructure in a new fast growing area. Keywords: Chargepoint, Community, Electric Vehicle